Project CAV Forth: An Autonomous Bus Service From Park & Ride Across Forth Bridge to Edinburgh Park Train & Tram Interchange

"This project will use full size, 12m, single deck buses operating at Level 4 autonomy, providing a pilot bus service, in all weathers, using a 14 mile each way route between Fife and Edinburgh including crossing the Forth Road Bridge.

This exciting and challenging project will provide a world leading demonstration of UK autonomous vehicle capability at a UNESCO heritage site with resultant global interest, and help UK companies introduce AV tech to their world-wide products and services.

The project is led by UK technology company Fusion Processing Ltd and comprises leading UK organisations active in the transport sector:

Fusion Processing Ltd: Autonomous vehicle technology

Alexander Dennis: Vehicles Ltd:

Stagecoach Group plc - Bus Service Operator and Societal Research

Transport Scotland: National transport agency

Napier University: Measurement of wider society viewpoint

Bristol Robotics Laboratory: Vehicle simulation, validation, safety,
and compliance